Conditions Perfect

Using automation and a collaborative working environment, Conditions Perfect cuts out many of the time consuming and administrative tasks currently performed by specialised finance lawyers. As a result, it reduces the legal cost and transaction time associated with corporate, real estate and infrastructure project financings. It will allow law firms to remain competitive in an environment of increasing pressure on fees and corporates to raise finance faster and at a lower cost.